University of the West of England Bristol And Aralia Systems Limited

To applying advanced machine vision techniques and algorithms to enhance scene analysis capabilities of the system for assessing viewer behaviour in cinemas.